Self-supervised Transformers for Medical Image Analysis

Medical image analysis has significantly benefited from advances in deep learning and computer vision. For a long time, the combination of supervised learning and Convolutional Neural Networks (CNNs) have dominated computer vision and hence, have been successfully adopted in medical imaging. This combination requires large, annotated and structured datasets to yield a good performance that remains a major bottleneck for medical imaging. Self-supervised learning is a training paradigm that does not require annotated datasets and recent advances have matched the results obtained through supervised learning. Further, a new algorithm termed Vision Transformer (ViT) has been introduced that delivered competitive results with respect to CNNs on different imaging tasks and benchmarks. Apart from a performance-based comparison, ViTs have also exhibited several other interesting properties leading to the development of different variants improving performance and efficiency. However, despite the success with natural images, the adoption of these two training methods remains limited for medical imaging tasks. In this project, we aim to explore the intersection of self-supervised learning and vision transformers to improve medical image analysis.